Mixed reality production - the single box solution. A mixed reality studio platform for mixing live studio and virtual/augmented reality sources.

‘Mixed reality (MR) production’ is an innovative approach that combines broadcast video and
live virtual game content in one image , allowing contributors or audiences to interact in real
time with virtual reality.
The UK are the world leaders in this field and have gained many plaudits for their work,
however, it's never taken off commercially. Why? Because of the costs, the number of
disparate technologies involved, the man power required to run it and its tendency to
malfunction. These limitations have made it prohibitively expensive to produce and in turn
restricted our ability to export much envied formats like the hit cross platform childrens
format 'Bamzooki'.
Animal Vegetable and Mineral Ltd is a startup activity – with a team of industry experts in
programme production, virtual reality, computer gaming, video production tools and
conceptual art/games design.
Our intention is to develop an affordable, portable and reliable MR studio production platform
that will enable us to export our innovative interactive TV formats and mixed reality
production services technology all around the world.
This Proof of Market study will be used to establish and scope the business opportunity as
well as to formulate a costed development plan for the studio production platform.
This will involve discussions with potential users, TV channels, studios & producers as well
as programme creators on one hand and a number of commercial activities that supply
platform elements used in current programme production.
Outputs of the study will then be user to move the development forward to Proof of Concept
and prototyping – with a target in service date of late 2012., to take advantage of the growing
interest in the potential mixed reality programme formats for web connected TV.